Bioelectronic Scaffolds for Tissue Engineering

This project aims to combine electroactive polymers and collagen scaffolds to create organ-on-a-chip devices that have the potential to integrate sensing and monitoring into tissues. Initially this will involve developing and testing new scaffold models, for barrier tissues such as the gut, to optimise those already designed by the Owen's group in the university's Department of Chemical Engineering and Biotechnology. Once a suitable composition has been established, the intrinsic sensing capabilities of the electroactive polymers can be investigated and the permeability of the resulting scaffolds will be analysed.